PoM CarbonGenie study - an online 'transport CO2' calculator and solution provider

CarbonGenie is a 'cleantech' web application that calculates the travel CO2 emission from
people travelling to an event or visitor attraction at the point of ticket purchase online. The
calculation covers all modes of transport and will measure emissions from all users regardless
of their level of interaction. CarbonGenie will provide opportunity to offset these emissions
by the visitor or event / attraction organisation; provide a central point of integration for other
low carbon travel providers; provide a new contextual advertising platform and a new income
stream for events / attractions.
CO2 emissions measurement / reduction is increasingly an important aspect of business,
fulfilling mandatory requirements and helping business innovate. However, CO2
measurement of transport has been the least addressed component despite accounting for 50%
of most business's footprint and 70% of most events' footprint. Increasing pressure from
stakeholders and consumers has meant that organisations and events are having to address
this.
CarbonGenie is a highly scalable product that integrates into ticketing platforms and bespoke
systems, with the potential to impact on literally thousands of businesses and millions of
people. 95 million people visited the top 160 UK attractions in 2012 alone, many using online
ticketing systems. The benefits of CarbonGenie include cost reduction, income generation for
partners, facilitation of the low carbon economy and CO2 emission reduction from travel.
Currently supported in kind by Climate KIC and the National Physical Laboratory,
CarbonGenie has the resource to undertake in-depth market analysis in order gain investment
for a working prototype and timely launch into the market place.